VisiTech International' instant Super Resolution Imaging (iSRI) system for Very High Speed Super Resolution Imaging.

Bio-imaging has to meet many requirements, not least the ability to image a living cell or
organism without damaging it to an extent that any results attained from imaging it become
unusable. At the same time to view some of the most critical biological process' requires an
ability to see things which are less than 100nm which is 1/2000th the diameter of a human
hair. The processes within which such microscopic biological features take place can happen
within 1mS, or 1/1000th of a second.
To be able to produce a Bio-imaging technique which can view biological processes of
1/1000th of a second with the detail of 1/2000th the diameter of a human hair and yet enable
the living cell or organism to carry on behaving as it would in the body would truly be a
development in Bio-imaging which could literally change how we look at living cells and
organisms.
It is this which VisiTech are proposing to develop a prototype of within this SMART grant
application.